Manchester Metropolitan University and Severn Trent Water Limited

To develop a non-destructive, low-cost, easily-deployable system for sealing or reducing background water leakage in customer supply pipes.